Facilitators, administrators, and curators: The Women of Ben Uri (1915-1995)

While substantial advances in history of art in the last fifty years have established scholarship on women artists as a major
strand in the discipline, the role of women professionals in the art world, supporting, promoting, collecting and curating,
still demands exploration. This project aims to write the first institutional history of the Ben Uri Gallery & Museum through
the lens of its women administrators, principally, Ethel Solomon (1888-1985), Erna Auerbach (1897-1975), Alice Schwab
(1915-2001) and Agi Katz (1937-2021), from its foundation as an Art Society in 1915 to its becoming a museum in 1995.
Combining social history of art, exile studies, and gender studies, this analysis will generate new, more inclusive definitions
of curatorial practices, and reveal women's central contribution to the professionalisation of museum work as we know it
today, through their mediation between artists, Ben Uri and the public. Since 1915, Ben Uri has had a specific position in
Britain's cultural landscape as a nexus for circulations and transfers of people and ideas. The project will shed new light on
women's pivotal status in the hybrid spaces of sociability occupied by émigré artists and their supporters, and on the way
these spaces shaped the gallery's mission today.